PRECISION IMMUNE-METABOLIC APPROACHES IN PSYCHOSIS: BRIDGING GENES AND IMMUNE CELLS WITH PHYSICAL AND SOCIAL DETERMINANTS OF HEALTH (PIMTS)

Psychosis is a serious mental health condition that can include distressing
experiences and loss of pleasure in everyday life. Many people with psychosis also
develop physical health problems such as high blood pressure, high cholesterol, and
type 2 diabetes. We need better ways to understand why these problems occur
together so we can prevent them and improve treatment. This Fellowship asks
whether major components of our body’s defence system, called regulatory T cells
(Tregs) - the body’s “brakes” that keep our defence system in check and protect our
brain health - plays a causal role in psychosis and symptoms, particularly loss of
pleasure, and related illness (heart disease and type 2 diabetes). It also asks how
difficult life experiences (for example, childhood trauma or social isolation) might add
to these risks. To answer these questions, I will use two complementary approaches.
First, I will analyse large genetic datasets to test whether changes in blood immune
cells are likely to cause symptoms of psychosis and poor physical health, using
genetic methods that help separate cause from coincidence. Second, I will analyse
existing cohorts of people in the early stages of psychosis with detailed blood
immune tests, symptoms, particularly reduced pleasure, and information on life
experiences (childhood trauma, social isolation) to see how these factors connect in
the real world. Potential applications and benefits: If our immune defense system,
particularly faulty Tregs, are shown to play a causal role, our findings will highlight clear
biological targets for future treatments for psychosis, particularly loss of pleasure.
Findings could also help health services identify people at higher risk, guide earlier
prevention, and improve both mental and physical health outcomes. Throughout, I will
involve people with lived experience to ensure the questions, methods, and
communication is relevant, respectful, and useful to patients, families, and
practitioners.